Kinetic instabilities in the solar wind

The solar wind is a collisionless plasma. Therefore, it is often not in a state of thermal equilibrium. A non-equilibrium state will manifest with significant deviations in the plasma's velocity distribution functions away from Maxwellian equilibria. In-situ measurements from spacecraft have shown many such deviations may occur, including temperature anisotropies, beams, and skewness in the distributions.
When these deviations from equilibrium are strong, kinetic micro-instabilities may be excited. These instabilities act to restore the plasma towards an equilibrium state while they transfer energy from the particles into the electromagnetic fields. In this project, we will combine the latest spacecraft measurements from Parker Solar Probe and Solar Orbiter with our cutting-edge Arbitrary Linear Plasma Solver (ALPS) code to answer the question: "When and how do kinetic micro-instabilities impact the solar wind?"
Our research will transcend the traditional analyses of plasma instabilities, which typically represent the distribution as a bi-Maxwellian, by accounting for the actual shape of the measured velocity distributions. We will use accurate particle measurements to determine the conditions under which the solar-wind plasma becomes unstable to a variety of kinetic micro-instabilities. We will determine statistically the temporal and spatial occurrence rates of unstable plasma intervals. Finally, we will determine how kinetic instabilities influence the development of plasma turbulence and vice versa.
Through our integrated research programme that combines observations and theoretical/numerical analyses, we will transform the understanding of kinetic instabilities in space plasmas.